Electrochemical Flow Reactors in High Value Chemical Manufacturing

Context of research: Electrochemistry has made substantial advances in synthetic organic chemistry methods over the past 20 years. It has allowed chemists to run difficult chemical reactions without the use of expensive, and often toxic, metal catalysts. Despite these, standardised reactors and techniques are still the major obstacles preventing wider development and application of these reactions in synthetic processes.

Aims and objectives: In this project, standardised and open-access electrochemical flow reactors (EFRs) will be developed for application in organic reactions. Once built and validated, the reactors will be used to develop a series of three novel reactions with significant synthetic importance: (i) C-H activation/amination, (ii) catalytic Wittig reaction, and (iii) Ni(III) catalysed coupling reaction.

Potential applications and benefits: The project delivers the following benefits: (i) enabling technology to facilitate development and adoption of electrochemical reaction in synthetic science in wider academia and industry; (ii) more sustainable processes with simpler product purification, less waste, and easier to scale-up; (iii) important novel reactions which will have significant impact in synthetic technology.

Research areas: Flow chemistry, electrochemistry
Qualification to be attained: PhD degree in Organic Chemistry